The Biophysical Effects of Mars Relevant Perchlorate Salts on Biological Macromolecules

The question as to whether Mars currently harbours life is one that has vexed scientists for decades. By examining the biophysics of biological macromolecules under the extreme environmental conditions that are predicted to be present on Mars, I hope to further our understanding of Martian habitability and the possibilities of biochemistry. The first biomolecule under investigation is the model enzyme alpha chymotrypsin and how it responds to the presence of Mars relevant perchlorate salts across pressure and temperature gradients. Further work will also investigate the biophysical response of lipid membranes to these conditions.